Development of diagnostic systems, reference collections and molecular epidemiology studies for important arboviral pathogens of livestock in India

Technical abstract
During the past 25 years, multiple strains of BTV and other arboviruses have emerged in Europe, possibly linked to

changes in climate and global trade. However, a lack of data concerning global strain-diversity and distribution limits our

ability to understand, respond to and control these events. The incomplete nature of the global database for BTV limits our

ability to Identify the geographic origin of BT outbreak-strains. Similar problems exist for many endemic arboviruses in

India (Myers et al 1971; Padbidri et al 2002). We will address these knowledge-gaps by isolating, identifying and

characterising arboviruses from India, to study their distribution, abundance, relationships, and movements that result in

disease outbreaks. The primary focus of the project is BTV, although diagnostic samples used to detect and isolate viruses,

will also provide materials and potentially isolates of other arboviruses from the region.